Understanding the role of reactive oxygen species in driving dysregulated anti-viral immunity in COPD

Why the research is needed?: Chronic obstructive pulmonary disease (COPD) is a lung disease primarily caused by smoking-related damage to the airways. Patients with COPD experience frequent disease flare ups ('exacerbations'). Most commonly, exacerbations are caused by a virus called rhinovirus (RV), also known for causing the common cold. Exacerbations can have a significant impact on quality of life with requirement for hospital admission. From previous studies, we know that the COPD lungs produce lower quantities of specialised mediators called 'interferons' that counteract viruses and may predispose to infection. However, we do not understand the reasons why this defect occurs in COPD. Gaining this knowledge will help us to design new preventative or therapeutic strategies.

What questions do we want to answer?: The immune system plays an essential role in fighting viral infections through recruitment of 'white blood cells' to the lungs. These cells are essential for fighting infection and can produce chemicals called reactive oxygen species (ROS) that help to fight bacteria and viruses. However, there must be a fine balance as too much ROS in the airways causes damage and may adversely impact the immune system. ROS production is known to be inappropriately increased in the airways of patients with COPD and our preliminary studies suggest that this has detrimental effects upon the ability of the lungs to produce interferons.

My research will seek to answer the following questions:

1. How exactly do ROS affect the way the immune system responds to viruses?

2. Do patients with COPD have different levels of certain ROS in comparison to healthy people and does this affect their ability to combat viruses?

3. Can we target ROS in COPD to boost immune responses and prevent exacerbations?

How will we try to answer them: I will firstly carry out experiments in mice, that are not possible in human subjects, to delete a gene and block production of ROS. I will examine the effect that this has on the immune response to RV. I will measure virus levels to see how well the immune system has managed to control the infection, what types of immune cells have been recruited and how active they are and how much mucus is produced (a sign of increased inflammation in the airways). This will determine which parts of the immune response to viruses are controlled by ROS. Next I will use human airway samples from a previous study where patients with COPD and healthy volunteers have been deliberately infected with RV. I will measure ROS levels in the airways and determine whether they correlate with subsequent susceptibility to and/or severity of viral infection. Finally, I will use a model where mice are treated with an enzyme to cause damage to the lungs mimicking the changes seen in COPD. Using this COPD mouse model, I will administer therapies that target ROS to evaluate whether this can enhance the immune response to RV and prevent exacerbation.

What will we do with our findings?: Through these experiments, I will define the key components of the anti-viral immune system in the airways that are affected by ROS. In doing so, I can identify important targets for new treatments that restore the balance in the immune response to viruses and reduce the impact of these infections on patients with COPD